Catalytic methods for peroxide mediated oxidation

The project will involve development of synthetic methodology guided by mechanistic insight of importance to the thematic areas of Healthcare Technologies, Physical Sciences and Manufacturing the Future.
We have recently reported a metal-free method for the dihydroxylation of alkenes that proceeds in the presence of both moisture and air (J. Am. Chem. Soc. 2010, 132, 14409). Treatment of an alkene with one equivalent of a malonoyl peroxide (CHCl3; 0.5 M; r.t.; H2O 1 equiv), followed by hydrolysis, gives the corresponding diol in 82-96% isolated yield with syn selectivity (up to 50:1). This represents an effective method for the dihydroxylation of alkenes which has significant advantages over traditional transition-metal catalysed processes and has great potential for development. In order to realise the full potential of this protocol a catalytic procedure must be developed. We therefore wish to undertake a project with the following major goals and objectives:
* Develop a novel catalytic cycle for the dihydroxylation of alkenes.
* Establish the scope of the process for substituted alkenes.
* Characterise the kinetics and mechanism of the catalytic cycle.
Successful outcome of this project will deliver a simple, effective and industry relevant catalytic oxidation procedure that proceeds at room temperature in the presence of moisture and air.